Vydrofarm: promoting sustainable food production via automated commercial indoor farms

VydroFarm is a fully automated commercial vertical hydroponics indoor system adapted for both cold

and hot/humid climates. It incorporates a set of proprietary technologies and knowledge – including

special LED lights, specific nutrient regime, and biodegradable growing media – to deliver 30% more

crop yield, compared to existing growing technologies, and reducing by half the normal growing period.

Vydrofarm delivers significant impact on crop production, making it feasible to grow nutritionally rich

microgreens and medicinal herbs in urban and peri-areas, particularly rehabilitating redundant

buildings, brownfields sites and high-polluted land. It also improves food security and increases the

supply of nutritious and better quality produce to a larger amount of population.